Going Beyond the Standard Model

In my PhD so far I have four publications, with a further three ongoing projects. I began my studies by investigating an extension to the Standard Model (SM) employing the phenomenology of a 2-Higgs Doublet Model (2HDM) with Vector-Like Quarks (VLQs). In my second work, we studied the naturalness and Dark Matter (DM) properties of the supersymmetic gauged U(1)B-L model (the BLSSM). In the third project we continued the study of the aforementioned model, focussing specifically on an attempt to detect a particular DM candidate - the Right-Handed (RH) superpartner of the neutrino (the RH sneutrino). For the forth publication, we studied the properties of Z' models at the Large Hadron Collider (LHC), coming from Grand Unified Theory (GUT) inspired models, and the consequently ability to distinguish between them. I have three current projects, investigating 1) The 17MeV Atomki anomaly, 2) Explaining anomalies in flavour physics such as R(K) and 3) One loop renormalisation of the 2HDM.